MusicGurus: Your AI-Powered Music Tutor

MusicGurus is revolutionizing online music education with its new system for learning music from the UK's best instructors and recording artists. Our platform currently provides fans of recording and touring artists such as Alfie Boe, KT Tunstall or Imogen Heap with structured, interactive video courses so they can learn to play directly from their heroes. Customers can then continue their learning journey with a comprehensive library of courses taught by the UK's finest musicians and instructors.

However, finding the right course, figuring out what song to learn next, and staying motivated are challenges that our learners face constantly. with the rapid advancements in AI technology, we plan to develop a proprietary smart tuition system that uses machine learning to generate personalized lesson plans based on students' individual needs and learning patterns.

With each course, the algorithm will suggest level-appropriate lessons and songs to learn, providing a personalized and engaging experience for our students. This system will significantly improve the learning experience, making it more engaging, efficient and effective. This new feature will allow MusicGurus to grow a new revenue stream from student subscriptions and impact the livelihood of hundreds of musicians on the platform.